MRC Centre for Outbreak Analysis and Modelling Renewal

The threat from new infectious diseases has been highlighted in recent years by the 2003 SARS epidemic, H5N1 'bird flu' and the 2009 H1N1 flu pandemic. Preparing for such eventualities is a priority for public health agencies and governments worldwide. Also, as scientific research delivers new approaches to controlling existing infectious diseases such as malaria, HIV and polio, there is a need to determine what interventions are likely to work best to limit the disease and illness caused by a specific disease in a particular setting.

In this context, computer modelling of the spread of diseases in populations coupled with scientifically rigorous data analysis have proven themselves as powerful tools for giving insight into how diseases spread and what can be done to limit that control that spread. The Centre for Outbreak Analysis and Modelling undertakes research on these scientific methods and applies them to disease threats of concern.

A key feature of the Centre is the close links it has made with with public health agencies - such as the UK Health Protection Agency, the Centers for Disease Control and Prevention in the US (CDC), and the World Health Organization (WHO) - organisations which have to formulate and implement strategies to control infectious diseases.

The senior scientists in the Centre are world-leaders in infectious disease modelling and analysis. They have broad experience in responding to real epidemics (e.g. BSE/vCJD, SARS, H5N1 bird flu and the 2009 flu pandemic), and undertaking epidemiological research on endemic diseases (such as malaria, HIV and polio). Their work directly influences disease control policy through the many interactions the Centre has with public health organisations and governments.

The funding provided by MRC and Imperial College have allowed dedicated investment into the development of close collaborative partnerships with HPA, CDC and WHO - as well as with other important organisations who work on improving health in developing countries (notably the Bill and Melinda Gates Foundation). With each, we are working on a large number of research projects which have both scientific interest to Centre researchers and are contributing to the evidence base needed for public health decisions. Centre funding supports a core technical capacity available to all projects, and pays for dedicated postdoctoral research staff who spend substantial time at WHO (Geneva) and CDC (Atlanta) undertaking epidemiological research with the staff of those agencies and facilitating collaboration with other Centre staff.

MRC funding has also facilitated a greater focus on collaboration, training and career development within the Centre - training the next generation of quantitative infectious disease epidemiologists. We are also involved in increasing knowledge of advanced modelling methods in public health institutions and the wider infectious disease research community, and so have run a number of introductory vocational short courses, both at Imperial College, but also on partner sites in Geneva and London.

All of this applied activity depends on the more fundamental research undertaken in the Centre on the epidemic dynamics of different diseases, how diseases evolve genetically over time, and on analysing new approaches to control or treat diseases. Much of this research is multidisciplinary, involving Centre researchers working with leading clinical and experimental scientists around the world.

Continued funding for the Centre will allow the collaborative partnerships established in the last 4 years to be sustained and enhanced, and new collaborations with researchers and health agencies in countries such as China and India to be developed. It will also fund new priority research areas, including work to implement the analysis and modelling methods developed by Centre staff as user-friendly computer programs that can be used by public health professionals around the world.

Technical abstract
The threat to human populations from new and re-emerging pathogens has been highlighted in recent years by the 2003 SARS epidemic, the pandemic potential of the highly pathogenic H5N1 avian influenza strain and the 2009 H1N1 pandemic. Preparedness is therefore a key policy priority for public health agencies and governments worldwide. In addition, as novel vaccines, antimicrobials and other interventions are developed for endemic diseases, there is a need to extrapolate from clinical trial results to determine which combination of interventions gives the optimal (or most cost-effective) control strategy for a specific disease in a particular setting.

In this context, modern epidemiological modelling and analysis methods have proven themselves increasingly powerful tools for giving insight into the patterns of emergence of novel outbreaks, the transmission dynamics of endemic diseases and the options available for the control of both. In the last 4 years, the Centre for Outbreak Analysis and Modelling has facilitated the exploitation of cutting-edge quantitative epidemiological research by public health agencies and policy makers tasked with delivering response strategies to infectious disease threats.

Before the founding of the Centre, much of the interaction between the (world leading) researchers at the Centre and public health agencies (such as HPA, CDC or WHO) was sporadic and unsystematic, being difficult to fund from traditional project grants. Centre funding allows dedicated investment into the development and maintenance of close collaborative partnerships with HPA, CDC, WHO and BMGF. Centre funding supports a core technical capacity available to all projects, and pays for dedicated 'liaison' staff - postdocs who spend substantial time at WHO and CDC. Internally, Centre funding supports capacity-building, enhanced collaboration and an enhanced focus on career development - as well as vocational training of staff in public/global health agencies.

Potential impact
As a translational research Centre, a key aspect of our primary mission is wider impact. Our goal is to improve public and global health decision making in relation to infectious disease control through the use of advanced statistical and mathematical modelling methods, with a particular emphasis on novel emerging infections or rapidly spreading disease outbreaks. We believe the only effective way of delivering on this goal is to form long-term collaborative partnerships with the leading public and global health organisations world-wide, providing analytical support and capacity building for those partners.

The 2009 H1N1 pandemic provided a concrete test of this vision. In the first few weeks of the pandemic, the Centre's response team rapidly scaled to involve over 30 staff, with individual components being led by Centre PIs, coordinated by the Director.
From the translational perspective, some of the most critical roles were the staff who acted as liaisons with our key public health partners (especially WHO and CDC), spending much of 2009 embedded in those organisations.

The success of this approach in 2009 has led us to formalise and extended this 'embedding' model of building collaborative partnerships. Following the pandemic, the Centre became the WHO Collaborating Centre for Infectious Disease Modelling, with a senior research fellow acting as our primary liaison with WHO. We have adopted a similar model with US CDC, with another senior postdoctoral researcher from the Centre is based in Atlanta for the majority of his time.

HPA has considerable modelling capacity itself (two groups, in Colindale and Porton Down), so the nature of its relationship with the Centre is rather different. The Colindale modelling unit is now headed by Dr Peter White, who splits his time between HPA (80%) and the MRC Centre at Imperial (20%), providing a natural bridge between us. Collaborative work with the Colindale group has increased dramatically over the last few years. The Centre also collaborates with and advises the Microbial Risk Assessment group at Porton Down, most notably on bioterrorism related topics.

A second important aspect of the relationship is coordination of parallel research efforts: the UK Dept of Health (DH) often calls upon HPA for quantitative analysis, and increasingly the MRC Centre is being called upon to either peer review this work or provide alternative independent analyses. As HPA evolves to become Public Health England, we expect this role to become more important.

Over the first term of the Centre we have also built close relationships with a number of other key global/public health bodies: BMGF, UNAIDS, European CDC, China CDC (on pandemic influenza) being just a few. Our relationship with BMGF is of particular strategic importance - both as a funder of Centre research, but more importantly as a key stakeholder in global health decision-making. The Centre's work on polio, malaria, HIV, dengue and influenza has been influential in shaping BMGF investment decisions.

In addition to formal research outputs, often the most important value we give to these organisations is advice provided from a dynamical modelling perspective. This analytical advisory role is multifaceted: from improving situational awareness in crises, advising on likely impact of interventions, undertaking rapid assessments of severity and disease burden, and advising on improving surveillance, study design and data capture systems.

Capacity building within our partner organisation is another priority, through informal skills transfer and formal training. The former occurs as a natural result of the degree of interaction, and for the latter we have run short (2-3 day) short courses on infectious disease modelling for WHO in Geneva (in 2010) and for CDC in Atlanta (in 2011, in collaboration with Harvard).

Attached letters of support from HPA, CDC, WHO and BMGF highlight the public health impact of the Centre.